Postdoctoral Research Fellowship: Sex and Sexual Violation in the Criminal Law

My doctoral research addresses the question: 'What is the difference between sex and sexual violation?' and considers how that distinction might be captured within the criminal law. It does so using a novel methodology that combines traditional legal research methods, feminist theory, a conceptual enquiry informed by philosophy and ethics, and, empirical social research. My study's conclusion - that the difference between sex and sexual violation is that the former is an expression of sexual autonomy while the latter is a violation of sexual autonomy - will therefore be of interest to scholars from a broad range of disciplines. The work itself falls squarely within the ESRC priority area of socio-legal studies.

Issues related to sex and sexual violation are also of interest beyond academia. Within the media there are ongoing debates on subjects such as: sexual violence; domestic violence; the sexualisation of society; sex and relationships education; and, the sex industry. These debates reflect the concerns of politicians, policy makers, criminal justice agencies, support workers, activists, educators and individuals. I will therefore use a postdoctoral fellowship to disseminate the findings of my research widely.

Within the academic community this will either take the form of preparing the thesis as a whole for publication as a monograph together with one follow-up article, or (if a book contract cannot be secured) preparing three chapters of the thesis for publication in peer reviewed journals. In addition I will present at a variety of academic conferences, thus extending the impact of my research and facilitating dialogue and debate with colleagues.

I will also disseminate my research findings beyond academia, beginning with the organisations who have directly participated in the research. These include a police force, four local organisations supporting women experiencing domestic violence, and one local support organisation for women engaged in street-based sex work. All expressed an interest in the findings and I will send each a written report and offer to present and discuss the research in person. I will then send reports to other similar organisations likely to benefit, such as Rape Crisis and Refuge. In addition I will present my findings to local activist groups, such as Bristol Feminist Network. I will liaise with contacts in local schools to explore how the research findings could best be disseminated to teachers providing sex and relationships education.

I will attend media training provided by the ESRC and Bristol University in order to develop skills for communicating with the public at large through the media.

This extensive programme of dissemination would allow me to capitalise on the research carried out for my doctorate, and in turn generate maximum value for money from that research, which was funded by an ESRC +3 award.

The proposed programme of work will significantly enhance my research career prospects in several ways. It will enable me to build a strong publication record suitable for entry into the Research Excellence Framework. By disseminating findings to academic and non-academic audiences I will develop the network of contacts, within the UK and internationally, that I have built up whilst studying for my doctorate. Interaction with these contacts will be invaluable in terms of revising the current research in light of their feedback, and developing future research proposals and collaborations. I will also devote time during the award to develop a future research proposal, taking advantage of the opportunity to do so with the close support of an experienced mentor. In addition I will build on my existing skills through further training on approaches to qualitative research.

The postdoctoral fellowship will therefore greatly improve my prospects for securing a future academic position, in turn enabling me to continue producing high quality, high impact academic research.